Optimisation of Landing Gear at Aircraft Level

The project aims to investigate future aircraft landing gear designs and operations in the context of a holistic approach. The landing gear has important structural and system interfaces with the rest of the aircraft in providing its functions to enable taxi, take-off, and landing.